Seycat Ltd

The aim for 'Live Like A Local' is to provide a concierge service to visitors to West Cornwall, who are seeking an authentic and enriching holiday experience. There is a growing trend in tourism for life enriching and authentic experiences rather then the usual tourist traps and gimmicks. We will take an initial brief from clients where we gather an understanding of what they would like to experience and based on this we will go back to them with a proposal and costs sourcing local expertise, knowledge and services. We will initially provide this service in West Cornwall via an innovative and interactive website attracting visitors from both the UK and overseas. Once up and running with a successful track record, we will look to franchise Live Like a Local to other tourist areas, selling our innovative website, brand and marketing tools. For this franchise model to be successful, we need to ensure we have expert intellectual property advice.